Evaluating and Enhancing Human-Robot Interaction for Multiple Diverse Users in Real-World Contexts

The increasing availability of socially-intelligent robots with functionality for a range of purposes, from guidance in museums [Geh15], to companionship for the elderly [Heb16], has motivated a growing number of studies attempting to evaluate and enhance Human-Robot Interaction (HRI). But, as Honig and Oron-Gilad's review of recent work on understanding and resolving failures in HRI observes [Hon18], most research has focussed on technical ways of improving robot reliability. They argue that progress requires a "holistic approach" in which "[t]he technical knowledge of hardware and software must be integrated with cognitive aspects of information processing, psychological knowledge of interaction dynamics, and domain-specific knowledge of the user, the robot, the target application, and the environment" (p.16). Honig and Oron-Gilad point to a particular need to improve the ecological validity of evaluating user communication in HRI, by moving away from experimental, single-person environments, with low-relevance tasks, mainly with younger adult users, to more natural settings, with users of different social profiles and communication strategies, where the outcome of successful HRI matters.

The main contribution of this PhD project is to develop an interdisciplinary approach to evaluating and enhancing communication efficacy of HRI, by combining state-of-the-art social robotics with theory and methods from socially-informed linguistics [Cou14] and conversation analysis [Cli16]. Specifically, the project aims to deploy a state-of-the-art HRI system similar to the recent MultiModal Mall Entertainment Robot [Fos16], which was successfully deployed in a Finnish shopping mall for 14 weeks in the autumn of 2019 [Fos19]. Deploying a robot in a public context requires an interaction model which is socially acceptable, helpful and entertaining for multiple, diverse users in a real-world context. As part of the project, a similar social robot system will be developed and deployed in a new sociolinguistic and educational context in The Hunterian, the Museum and Art Gallery at the University of Glasgow. Glasgow is Scotland's largest, and most socially and ethnically-diverse city, and deployment in The Hunterian provides a unique opportunity to test HRI with users from a wide range of demographic backgrounds. The robot deployments will continue throughout the PhD project in order for the impact of any technical and design modifications to be assessed.

Project objectives are to:

Carry out a series of sociolinguistically-informed observational studies of HRI in situ with users from a range of social, ethnic, and language backgrounds, using direct and indirect methods
Identify the minimal requirements (dialogue, non-verbal, other) to optimise HRI in this context, and thereby enhance user experience and engagement, also considering indices such as visitor surveys and attendance
Implement the identified modifications to the robot system, and re-evaluate with new users.